Reliawind Condition Monitoring for Offshore Wind Turbines

Reliability is vital in the growth of the wind industry, especially offshore, and to realise the UK's targets for 2020. The global wind industry with 285,000 MW of wind power installation, of which 4,600 MW is offshore, spent over £3.3 billion for the maintenance and repair of wind turbines in 2011. A recent study by EPRI shows that a cost reduction of 47%, equivalent to £385,000 over a 20-year lifetime of a 3 MW onshore turbine, can be achieved by using predictive maintenance practices based on condition monitoring systems (CMS). Reliawind has developed a unique CMS technology with substantially enhanced precision and wider range of fault prediction. Its unique feature is the use of electrical data, already available in the wind turbine controller, analysed by an advanced model-based self-learning algorithm to detect mechanical and electrical faults in the wind turbine drivetrain.